Integrating Artificial Intelligence to optimise the mitigation of Diesel Carbon Particulate Emissions from buses, HGV's and construction vehicles.

**Smart-H -- UK Diesel Engine Carbon Particulate Reduction AI System for Urban Environments.**

As we emerge from COVID 19 and its devastating effects on both human life and the economy it is imperative that we turn our attention to ways in which we can improve the health of the UK population, through addressing the ever present global issue of air pollution particularly in urban environments.

Smart-H, a diverse British Company, is doing just that, by reducing carbon particulate emissions on **ANY** diesel engined vehicle by up to 10%!

**Dirty Diesel**

Buses, trucks and construction vehicles are our focus and world-wide they have one thing in common; they all have diesel engines running on diesel fuel, emitting copious amounts of exhaust fumes that generally contain carbon monoxide, carbon dioxide, nitrogen oxides, methane, hydro-carbon particulates and many other pollutants. These gases and particulates are created as the diesel fuel burns, and then are expelled from the diesel engine as exhaust fumes.

**Serious Health Effects**

The ultra fine particulates, 10 nanometers in diameter or smaller, are a threat to human health, because the body cannot protect itself against exposure to them. They can enter the heart and lungs through inhalation and have serious health effects, causing respiratory infections, heart disease, strokes and even cancer. It is those particulates that are our target. Our new product "The QuantumDrive AI Controller" works in symmetry with our existing proven Hydrogen technology and together will significantly reduce those ultra-fine particulates, thereby making the UK and the rest of the world a safer place to live and breathe!

**Smart-H-Drive**

Smart-H's existing technology, the HydroDrive, sits onboard the vehicle, produces Hydrogen and then injects it into the air intake of any diesel bus or HGV engine to reduce emissions significantly. In this new Innovate UK backed project we are developing an integrated AI advanced Smart-H-Drive controller (the QuantumDrive) to modulate between diesel engine efficiency, power and emissions and ultimately further improve emissions reduction in a typical urban drive-cycle.

Overall, this R&D project and the subsequent innovative product will help to further clean Britain's air, a necessity in the wake of COVID 19, which has left potentially, millions of people with respiratory difficulties, that are easily aggravated by harmful diesel particulates.